Commercial Feasibility for Sub-Shot Noise Quantum Technology Sensing and Imaging

Unitive Design and Analysis are conducting a market Feasibility Study together with the University of Bristol to establish industry requirements for Quantum Enhanced Imaging technology. QLS is a Quantum Light Source capable of beating the shot noise limit and as such is enormously exciting for industries which rely on ultimate precision for measurement and monitoring. This study will analyse the commercial potential for this technological innovation which could lead to a first to market commercial enhanced imaging product. Current state of the art imaging accepts photon shot noise as a necessary limitation and so QLS has the potential to deliver disruptive, innovative imaging solutions to many industry sectors.